Robert Gordon University and Harper UK (Aberdeen) Limited KTP 23_24 R2

To enhance the ability to detect objects in oceanic environments with greater efficiency and accuracy, by developing new computer vision algorithms based on sensor and image data, to control underwater vision systems more effectively under low visibility conditions.